The Future of the Fashion Shoot: Virtual & Semi-Virtual

Visualist is designing a new platform to streamline communication within the team in fashion/creative projects, and centralise all communication, documentation, and assets from planning to post-production.